Developing The Oxford Study for Biomarkers in Motor Neuron Disease (BioMOx): Capturing pre-symptomatic events and advancing clinical translation

Motor neuron disease (MND) is a neurodegenerative condition in which the upper and lower motor neurons of the brain and spinal cord die prematurely. Also known as amyotrophic lateral sclerosis (ALS), it leads to progressive muscle weakness and wasting affecting the arms, legs, and speech and swallowing muscles. Involvement of the motor nerves supplying the respiratory muscles leads to death within three years of the onset of symptoms for half of patients. There is no effective treatment despite multiple drug trials over the last 20 years. About 5000 people suffer from MND in the UK, and many more are indirectly affected as their carers. It affects men and women and, although the peak incidence is in the early 60s, there is a wide age range.

Little is understood about why people develop MND. Whilst for most patients there is no clear single genetic reason for developing the disease, in a small number of patients there are multiple family members at risk due to single mutations or expansions in the genetic code. This project will study healthy volunteers who are known to carry genetic abnormalities linked to the development of MND, in order to try and capture the very earliest signs of nerve damage. Such changes might reveal new targets for preventative drug therapy, that then also have value in slowing progress in those with established disease. This part of the project will use one of only two very strong magnetic field (7 Tesla) MRI scanners in the UK in order to detect subtle changes in brain function and structure. Developments in MRI mean that it is now possible to study the spinal cord as well as the brain, and to look non-invasively at chemical substances within the tissue using a technique known as Magnetic Resonance Spectroscopy. This will be coupled to an extremely sensitive magnetoencephalography (MEG) scanner, which can detect patterns of brain motor nerve activity in real-time. This unique combination has the potential to unlock previously unrecognised changes in the brain and spinal cord of individuals long before symptoms appear, with the aim of identifying new targets for therapy, and new ways to monitor future therapeutic agents.

The symptoms of MND may initially not seem serious to the GP. Once referred to a hospital physician, making a diagnosis is not always straightforward without a diagnostic test. Currently diagnosis depends upon the opinion of an experienced neurologist and the exclusion of potential mimic disorders, which often involves lengthy investigations and a distressing period of uncertainty for patients. On average MND patients wait at least one year for a diagnosis. This delays the earlier administration of the only marginally disease-slowing medication, riluzole, and might be one reason that so many other drug trials have failed to show benefit. It is also precious time when individuals wish to maximise the quality of their remaining life. Finding reliable markers of disease activity in MND, called biomarkers, might help to speed up diagnosis, aid care-planning, and the assessment of new candidate drugs.

The Oxford Study for Biomarkers in MND (BioMOx) is a group of more than 60 MND patients, of all sub-types, who volunteered to be followed throughout their disease, undergoing tests every six months to try and identify biomarkers. Advanced MRI brain scans and analysis of spinal fluid and blood have revealed several candidates, and shown that their combination improves accuracy. This project will test these in people whose symptoms make MND a likely diagnosis, and in people with disease mimics, in order to see which biomarkers perform most reliably. It will also allow BioMOx to continue studying new cases of MND at regular intervals in order to understand why the pattern and speed of spread of initially isolated symptoms varies between individuals. This might help with the more efficient organisation of clinical trials, as well as effective care-planning.

Technical abstract
The aims of this project are:

1. To understand the earliest, pre-symptomatic changes in those carrying genetic mutations linked to MND, and how they link to spread of symptoms in affected individuals.

2. The refinement, validation and clinical translation of a multimodal biomarker diagnostic signature for MND.

The objectives of this project are:

1. The longitudinal study of pre-symptomatic individuals at risk of MND, particularly those carrying expansions of the C9ORF72 hexanucleotide repeat, as well as those with pathological SOD1, TARDBP and FUS gene mutations. It will uniquely combine the spatial resolution of very high-field 7 Tesla MRI of the brain and cord (including GABA and glutamate MR Spectroscopy, MRS), with the temporal resolution of cerebral magnetoencephalography (MEG) to explore changes in cortical neurophysiology that pre-date symptom onset, and with the hope of capturing the transition to disease in a small proportion of individuals. Incident MND cases will also be studied longitudinally in comparison.

2. To perform multivariate analysis of existing candidate neuroimaging, biofluid and eye-tracking biomarkers acquired through BioMOx, and to test performance in undiagnosed patients with focal weakness referred for electromyography and established mimics of MND ('disease controls') referred to me in the Oxford MND Centre.

The discovery that pre-symptomatic individuals have changes in brain function or structure compared to healthy individuals with no family history of MND profoundly influences the scientific thinking about this condition. As well as raising the possibility of preventative therapies for familial cases, there would be the hope of additional value when similar treatments are applied earlier to apparently sporadic cases. Such cases would be detected at an earlier stage through the development of a robust biomarker signature for MND, and the BioMOx resource offers a unique opportunity to develop this.

Potential impact
Several groups will benefit from the research proposed:

1. Patients and carers

Biomarker research such as that proposed, aimed at improving the diagnostic pathway and prognostication, will improve patients' and carers' quality of life. MND patients frequently report that the delay in their diagnosis was distressing and deprived them of time to enjoy remaining life before the onset of severe disability. They resent the necessity for lengthy therapeutic trials that rely on survival as the principal outcome measure. This proposal's development of biomarkers sensitive to early response (or lack) would mark a major step in reducing clinical trial length and permit faster rejection of ineffective candidates. There is an enormous desire among MND patients and their carers to take part in clinical research, despite knowing that it may not directly benefit them. They recognise that this is a vital way to develop therapeutic options, and those facing the particular challenge of a family history of MND stand to gain from understanding the earliest changes. There may well be benefits for patients with other neurodegenerative disorders through the discovery of mechanisms translatable across diseases.

2. Commercial sector

With common themes emerging in the pathogenesis of neurodegenerative disorders, such as protein misfolding, pharmaceutical companies are increasingly interested in MND as one that (regrettably) runs its course over a short time frame compared with Alzheimer's and Parkinson's disease. The need for validated biomarkers of disease activity has become the major obstacle which this research addresses. The development of the BioMOx framework for cohort studies in MND also provides valuable knowledge about natural history and stratification of patients for future trials Information on the earliest stages of disease development may help to maximise success of clinical trials in the longer term. Another area of gain for industry is in the 'repositioning' of their abandoned drug libraries, which depends critically on the biomarker development. The biotech industry also benefits through promotion and development of novel biomarker assays and diagnostic kits that may emerge from the work proposed.

3. Policy makers & funding agencies

Both benefit from greater understanding of MND patients' needs and concerns. I will continue to support the MND Association in lobbying Government about the high care burden of MND and the need for rapid access to support. I will continue to highlight the value of non-therapeutic clinical research as vital groundwork to therapeutic translation. The process of research ethics committee approval is currently prohibitive to all but large longitudinal studies, and frequently appears adversarial. This point was highlighted in my contribution to the 'National Strategy for MND' presented to Government, along with bureaucratic barriers around sharing of biofluid samples across international boundaries which is currently holding back wider collaborative possibilities.

4. UK economy and global science platform

In the longer-term the successful prevention or even just delay in the development of disability, for up to 10% of MND patients (the proportion with a genetic mutation identified at present), would substantially reduce loss of productive years for both patients and carers, and reduce the overall burden of long-term disability. The use of advanced brain scanning techniques, including one of only two UK 7 Tesla MRI scanners and MEG, towards the long-term goal of pre-symptomatic therapeutic intervention in this most challenging of diseases, provides a very strong example of the UK leading the way in cutting-edge research. This has the potential to encourage the brightest individuals to work in UK neuroscience, and supports wider efforts to make a scientific career attractive to those in full-time education.